Feasibility of real-time, high quality, simulation of real fabrics, in the Cloud.

This project will evaluate the feasibility of real-time, high quality computer simulation of real fabric behaviour in the Cloud. The applications for this technology include video games, the fashion industry, internet shopping, advertising and the movie industry.